Gamecast TV - THE AVM LIVE Mixed reality platform

Live mixed reality (MR) media is the term used for the end results of a process by which live
video and live game content are integrated to produce a single visual image which blends the
real and the virtual, allowing physical contributors (live action audiences and presenters) to
interact in realtime with virtual game elements. To date this technology has been extremely
specialised and its application has been limited to a few ground breaking interactive formats.
Device convergence, the evolution of the virtual reality headset and the increasing demands /
expectations of the audience for interactive TV content is set to change all of this. Mixed
reality media has the potential to bring real and virtual elements together in convergent
formats that allow audiences to watch and interact and play along as never before.
AVM are a specialist 360 degree technology company formed by the core team who produced
the hit mixed reality children's show BAMZOOKI for the BBC. One of the very few
expressions of live mixed reality content broadcast to date.? In spite of worldwide acclaim,
critical recognition and significant commercial interest, the BBC were unable to export the
Bamzooki format or replicate the production outside of the UK.
Prohibitive costs, reliance upon highly specialized teams, the highly bespoke nature of the
production set up and the unreliability of the technology were all significant contributing
factors.? Distilling all their learnings and experience from producing four series of this ground
breaking mixed reality show, a POM and POC study the AVM team are now embarking on
the development of a proprietary technology platform designed to revolutionise the delivery
and production of mixed reality media, significantly reducing the production costs, halving
the amount of studio hardware, improving the production reliability and set up times and
opening up the market for mixed reality TV formats to a mainstream audience .